Strict protection, restoration and co-management of Marine Protected Areas to ensure effective ecosystem conservation and improved connectivity of Blue Corridors

The BLUE CONNECT project addresses the urgent need to protect and restore marine habitats and ecosystems and to reach ambitious EU and global protection and restoration targets by 2030. Together with Marine Protected Area (MPA) managers, authorities, industries, and local communities from 12 Demonstration sites and beyond, BLUE CONNECT is co-developing, promoting, and demonstrating a systematic approach to marine conservation planning and management. This collaborative effort will result in the creation of a powerful Blueprint, directly supporting 1)setting science-based conservation objectives, 2) co-defining conservation actionsfor effective MPA comanagement, 3) ensuring conservation effectiveness and 4) demonstrating the high potential of these tools for replicability and broader use. This will be made possible by establishing a holistic modelling framework that integrates various elements of biodiversity, ecological
functioning, ecosystem services, and connectivity, while also considering inputs from stakeholders and local communities regarding social, economic, and cultural aspects when defining MPAs and ecological corridors. The project will contribute to a more comprehensive, science-based and inclusive approach to designating new MPAs or expanding existing ones, transitioning to strict protection, restoring ecosystems, enhancing ecological connectivity, and facilitating MPA co-management. By fostering just and fair stakeholder cooperation and citizen science initiatives, BLUE CONNECT will build a greater feeling of co-ownership of protected and restored marine ecosystems and MPA networks and empower communities to play a crucial role in safeguarding our seas.